Delivering Sustainable Wheat: Sustainable Data Frameworks for Wheat (Earlham Institute)

Technical abstract
Over the past 20 years wheat research has seen a dramatic increase in digital data generation as a result of the genomic post-genomic and high-throughput phenomics ages. Achieving a sustainable wheat strategy is fundamentally tied to achieving a long-term cohesive and inclusive data generation analysis and management strategy. A component of the grant Delivering Sustainable Wheat this project brings together research in the areas of data standards and coordination wheat genomics pathogen genomics field/non- field phenotyping and machine learning and data infrastructure to deliver a unified vision of how wheat data will contribute to sustainability. Pangenomics is revealing gene presence/absence chromosome structure and expression variation within species as well as highlighting change between species. Providing sustainable and open mechanisms to share host and pathogen pangenome data and to deliver analytical web services for powering community analyses will see new ways of interpreting genomic data from populations and collections not just individuals. Alongside the generation of improved wheat and pathogen genomes across a range of research and commercially relevant areas we will develop existing build new and link together data resources and services to (i) investigate the relationship between grown material phenotypic and genotypic variation genomic structural variation and regulation through long read and single cell sequencing methods and analyses including pangenomics of core Watkins lines and associated pests/pathogens (ii) incorporate these relationships to expand maintain and support data resources across the work packages including integration with experimental data from field trials/glasshouse /CE bioassays and train/mentor researchers in their use and (iii) provide access to large scale wheat data and analysis through a federated and virtual cross-Institute Trusted Research Environment bringing compute and data storage capacity to users alongside key wheat datasets and software tools.